Acoustic wearable systems and data for the monitoring of respiratory health

Respiratory conditions are the third most prevalent cause of deaths worldwide. They are typically assessed by listening to lung sounds using a stethoscope. Using these sounds, respiratory diseases can be diagnosed by identifying the presence of abnormal sounds, including crackles and wheezes. However, this diagnosis is often prone to human error due to the limitations in human hearing. The diagnoses can also vary between different physicians, leading to inconsistencies. It is also difficult to continuously monitor respiratory sounds using a stethoscope, making it challenging to assess disease progression. Therefore, it is necessary to develop objective methods of diagnosing and monitoring abnormal respiratory sounds.

To achieve this, this project aims to develop a wearable sensor for continuous and automatic detection of respiratory abnormalities. Signal processing techniques (such as mel-frequency cepstral coefficients) and machine learning models will be developed to analyse respiratory sounds. This analysis will take the form of differentiating between normal and abnormal lung sounds and classifying the types of abnormalities. Open-source respiratory sound datasets will be used to train and test these models. Algorithms will also be developed to isolate respiratory sounds from external noise sources, including talking and other ambient sounds. Finally, a sensor-based system will be designed which is capable of recording respiratory sounds without impeding on a user's comfort and normal activities. Different acoustic sensors will be compared and the most effective developed into the wearable sensor system. Once the sensor system has been designed, firmware will be written to process the signals on board, allowing for continuous diagnosis and monitoring of respiratory conditions.

The project is aligned to a number of EPSRC research areas, with the most prominent being "Clinical technologies", "Artificial intelligence technologies", and "Digital signal processing".

Potential impact
The primary outputs from the CDT will be cohorts of highly qualified, interdisciplinary postgraduates who are experts in a wide range of sensing activities. They will benefit from a world leading training experience that recognises sensor research as an academic discipline in its own right. The students will be taught in all aspects of Sensor Technologies, ranging from the physical and chemical principles of sensing, to sensor design, data capture and processing, all the way to applications and opportunities for commercialisation, with a strong focus in entrepreneurship, technology translation and responsible leadership. Students will learn in extensive team and cohort engaging activities, and have access to cutting-edge expertise and infrastructure. 90 academics from 15 different departments participate in the programme and more than 40 industrial partners are actively involved in delivering research and business leadership training, offering perspectives for impact and translation and opportunities for internships and secondments. End users associated with the CDT will benefit from the availability of outstanding, highly qualified and motivated PhD students, access to shared infrastructure, and a huge range of academic and industrial contacts.

Immediate beneficiaries of our CDT will be our core industrial consortium partners (MedImmune, Alphasense, Fluidic Analytics, ioLight, NokiaBell, Cambridge Display Technologies, Teraview, Zimmer and Peacock, Panaxium, Silicon Microgravity, etc., see various LoS) who incorporate our cross-leverage funding model into their corporate research strategies. Small companies and start-ups particularly benefit from the flexibility of the partnerships we can offer. We will engage through weekly industry seminars and monthly Sensor Cafés, where SME employees can interact directly with the CDT students and PIs, provide training in topical areas, and, in turn, gain themselves access to CDT infrastructure and training. Ideas can be rapidly tested through industrially focused miniprojects and promising leads developed into funded PhD programmes, for which leveraged funding is available through the CDT.

Government departments and large research initiatives are formally connected to the CDT, including the Department for the Environment, Food and Rural Affairs (DEFRA); the Cambridge Centre for Smart Infrastructure and Construction (CSIC); the Centre for Global Equality (CGE); the National Physics Laboratory (NPL); the British Antarctic Survey (BAS), who all push our CDT to generate impacts that are in the public interest and relevant for a healthy and sustainable future society. With their input, we will tackle projects on assisted living technologies for the ageing population, diagnostics of environmental toxins in the developing world, and sensor technologies that help replace the use of animals in research. Developing countries will benefit through our emphasis on open technologies / open innovation and our exploration of responsible, ethical, and transparent business models. In the UK, our CDT will engage directly with the public sector and national policy makers and regulators (DEFRA, and the National Health Service - NHS) and, with their input, students are trained on impact and technology translation, ethics, and regulatory frameworks.